Inkie: Accessible AI for Founder Support

Inkie is an AI-powered marketing and business-building platform designed to make running and growing a business accessible to everyone. Many talented people struggle to start or scale their business because they find traditional tools confusing, text-heavy, or intimidating. This is particularly true for neurodivergent founders, including the one in five entrepreneurs estimated to have dyslexia, as well as people who have low literacy, low confidence with technology, or physical barriers that make computers harder to use.

Most marketing software assumes that users can type fluently, navigate complex dashboards, and understand marketing language. Inkie removes those barriers. Our platform works through a simple, friendly chat interface that guides users to create and share professional marketing content. It also offers a "Business Builder" track that supports people through the steps of researching, planning, and launching their business in a way that feels clear and achievable.

This project will add two key features to make Inkie fully accessible:

* **Voice-led interaction**, allowing users to talk to Inkie and complete their business-building journey without needing to read or type.
* **Enhanced inclusive design**, ensuring that every step of the process is simple, reassuring, and accessible to people who may otherwise avoid digital tools.

Inkie also offers real human support alongside its AI features. This ensures that anyone who needs a little extra reassurance or help using the tool can still access all the benefits of AI.

By removing literacy and confidence barriers, Inkie opens self-employment and business growth to people who are too often left out of traditional support. Making AI accessible in this way will give more founders the chance to succeed on their own terms, creating independence, opportunity, and a new wave of small businesses that might otherwise never begin.